Optimising blood ordering in hospitals

Inefficiencies in the delivery of care currently have an enormous cost to the NHS, and consequently tothe taxpayer. For example, every month University College London Hospital (UCLH) spends over £2,000,000 carrying out more than 500,000 blood tests. Many of these tests are not clinically necessary and bulk orders are often generated by ritual or habit. This includes routine postoperative testing, daily test orders in critical care, amongst others. The ordering process is often stereotyped in preparation for the following days clinical work: junior doctors enter orders at the end of each day's shift, or critical care nurses generate orders during the night shift. The orders are generated by the most junior members of a clinical team, who are understandably worried about missing something and so order a full set of tests. These problems are international and contribute to the Institute of Medicine's estimate of more $200 billion unnecessary tests and procedures in the US alone. Given the digital nature of both the test results and the ordering system, and the stereotyped patterns of order generation, this is an ideal area of machine learning (ML) enabled clinical decision support (CDS). The 'state of the art' decision support tools in Electronic Health Record Systems (EHRS) are simple reminders to users that the same test has been recently ordered. Many ML models exist that demonstrate theoretical feasibility, but few have bridged the AI implementation chasm and DocuSign Envelope ID: 145FB4B6-E275-4BDA-A54E-8FE3765B9563
THIS Institute PhD Fellowships 2022 15/22been translated into clinical tools. Recent high profile implementations of machine learning into health care (Google DeepMind's 'Streams' app for AcuteKidney Injury alerts) have been evaluated by our team, and demonstrate that translating the technically feasible improvement into practice is a complex and multi-facetted problem.[3] The reasons for this translational failure are, at least, two-fold: 1. **Offline rather than online development**: Algorithmic development away from the clinical environment on retrospective data that neither considers the wider clinical and cultural reasons and motivations for testing, nor the user's test ordering workflow. This non-contextual development sees risks seeing the tests as statistically but not biologically correlated, and misunderstanding the information value in the result. For example, most models define low-yield in terms of test stability with respect to the absolute measure. This ignores clinician's rationale in understanding disease trajectory and that the information value in a repeated test may be significant around inflection points even when the absolute value is stable